Daylight Discriminating Sensor

A novel sensor for the lighting industry. This turns any lamp into an energy-saving lamp, with none of the complex installation and commissioning of existing "daylight linking" schemes.